3.75 year integrated PGCert/PhD Criminology

The primary research question focuses on understanding what happens to the victims of modern slavery over time, particularly after they are identified and supported by statutory bodies. The study also aims to answer:

How can ongoing safety from traffickers be ensured?

How do victim-survivor experiences vary culturally and internationally?

At what point does a victim-survivor transition to becoming a survivor-leader, taking control of their own life?

What policies and services have been most effective, and what is missing from the perspective of victim-survivors?

Methodology:

The project employs a longitudinal approach, which involves returning to the same group of victim-survivors over time to better understand their experiences post-victimization. This approach will explore the reintegration of survivors into their communities, the risk of re-trafficking, and the long-term effects of having been trafficked. This longitudinal method contrasts with the current snapshot-based studies, filling a significant gap in existing research.

Collaborations:

The project is a collaboration between The Salvation Army and The Wilberforce Institute. The Salvation Army, with its international reach and experience working directly with victim-survivors, is establishing an international survivor forum. This provides a platform for involving "experts by experience" in the research. The Wilberforce Institute, known for its research into crime and exploitation, complements this by bringing academic rigor to the project.

Envisaged Outputs:

-The project will produce empirical data on the long-term reintegration of victims and inform policies to better address modern slavery. Some envisaged outputs include:

-Policy Recommendations: Focusing on empowering survivor voices in policy delivery and improving both domestic and international understanding of the victim-survivor journey.

-Establishment of a Shared Forum: A platform for exchanging ideas and interventions among victim-survivors, policymakers, and practitioners.

-Ethical Guidelines: Developing guidelines to engage victim-survivors without re-traumatizing them.

-Sustainable Support: The study aims to influence policy to provide meaningful support and create employment or volunteering opportunities for survivors.